Quantifying The Sink-source Balance of Tropical Forests in A Warming World

Tropical forests are essential for human life. They harbour high biodiversity, provide ecosystem services, influence regional climate, and play a key role in the global carbon cycle. As trees grow, they draw down carbon from the atmosphere and convert it into organic matter. In the tropics alone, this “carbon sink” removes up to 30% of anthropogenic emissions every year, thus slowing the rate of climate change. However, tropical deforestation releases just as much carbon into the atmosphere. Furthermore, as the world warms, extreme climate events become more frequent, and carbon gains of forests are increasingly offset by carbon losses due to respiration and tree mortality. If intact tropical forests were to lose more carbon than they take up – become a “carbon source” – global climate change would accelerate rapidly. Thus, there is an urgent need to monitor the carbon stocks of tropical forests and forecast their sink-source balance. However, accurately quantifying carbon stocks and fluxes remains a challenging, unresolved issue.
To calculate the aboveground carbon content of a forest landscape, one needs to estimate the size of its trees and the density of their wood. This is uniquely challenging in the tropics due to multi-storied canopies and high species diversity. Measuring trees on the ground, for example, is a crucial component, as it gives vital information on tree stem sizes and species composition, from which aboveground biomass can be estimated. However, field inventories only cover small areas, are difficult to carry out in remote areas, and cannot comprehensively assess tree size. Conversely, modern technologies – lasers mounted on airplanes or satellites – can survey the upper layers of forests with high precision and at landscape scale. However, what they measure is difficult to connect to individual stems and species on the ground. As a result, when used in isolation, no single approach today provides estimates of tropical carbon that are both precise and representative of entire landscapes.
Here, I propose a novel approach to tackle this issue that recreates forests virtually tree by tree (“digital twins”) and simulates the entire lifecycle of trees in 3D. Such individual-based models are powerful tools that can integrate a wide range of data and create synergies between the ecological detail of field measurements (individual trees) and the large scales of airborne laser scans (square kilometres). However, their application has traditionally been limited by their high complexity and computational demands. I address this via an innovative “divide-and-conquer” approach that reduces complexity by first modelling the 3D structure of tropical forest landscapes, and then initializes a dynamic model from these 3D scenes, which separately simulates physiological and ecological processes as well as their response to environmental changes. To inform these approaches, I will leverage a new network of tropical “supersites” and obtain high-quality data from 30 landscapes across the tropics. For the first time, I will create high resolution assessments of forest structure and carbon for these sites, monitor the balance between tree growth and mortality, and forecast changes under different climate scenarios.
The key output will be a high precision assessment of aboveground tropical carbon, its current dynamics and potential future dynamics at unprecedented scale and precision. This will provide a reference framework for the validation of satellite-monitoring tools, ecological assessments, forest management decisions, and improved climate and vegetation modelling at pantropical scales.